Mechanistic dissection of interplay between membrane traffic and apoptosis by mutations in the endosomal sorting regulatory protein Vps45.

Eukaryotic cells have to coordinate a large number of cellular processes in
order to function properly. Understanding how this is achieved is critical for
many areas of the biosciences. The protein Vps45 regulates membrane
traffic through the endosomal system and also plays a role in preventing cells
from entering programmed cell death (apoptosis). This project will use a
combination of yeast genetics, cell biology and biochemistry to understand
how these two critical cellular pathways are interrelated.